Faking Frames; The impact of digitisation on improvisation in animation

The research broadly addresses the question of the impact of digital technologies on improvisational working methods in the labour of artist animators. More specifically, the research questions the directional influence of digitisation on animators' use of improvisation as a generative approach defined in terms of features of open-endedness and indeterminacy (Peters, 2009). Key factors of subjectivity, skill, contingency and chance will be investigated through a practice-based testing apparatus of animation production in order to fully explore the implications of the embedded constraints presented by digital tools.